Improving Fabrication of Advanced Hollow Core Optical Fibres

The project aims to develop advanced fluid dynamics and electromagnetics models of the fabrication of high yield per preform, ultra-low loss hollow core fibres.